Targeting the NS1-2 and RNA-dependent RNA polymerase proteins: computer-aided discovery of novel therapeutics for norovirus infections.

A combination of computer-aided drug design techniques (molecular modelling) and synthetic organic chemistry methods will be used to identify and synthesise novel antiviral treatments, in the form of small-molecule compounds, targeting norovirus NS1-2 protein and the viral polymerase, which represent promising targets for the development of antiviral agents. These targets will be studied with a series of in silico analyses, which will guide the design and synthesis of novel compounds, able to interfere with the essential functions of these proteins, and therefore to impair the virus life cycle. The new compounds prepared will be evaluated in-house in a series of biochemical assays, and tested for their antiviral properties in world-leading centres for antiviral drug discovery.